Advanced dielectric-structure based particle accelerators

Beam-driven dielectric accelerators have the potential to accelerate particle beams at orders of magnitude higher gradients than current technology. This project involves understanding, both experimentally and using simulations, the beam dynamics of bunches within such a structure. Taking advantage of such dynamics, longitudinally and transversely, will allow beam manipulators to be developed such as dechirpers and streakers/kickers. Experimental work for this project will be conducted at the CLARA/VELA facility at Daresbury Laboratory.